CLEANCOM, Zero emission ammonia fuel cell technology for the telecommunications and remote power market

Project CLEANCOM will conduct a commercial feasability study for the market introduction for ammonia fuelled fuel cell systems (AFCS) in the off-grid power market for telecommunication and remote power applications. This market is currenly dominated by diesel genearators that add significantly to pollution and green house gas emissions, especially in developing countries. AFCS offer local zero-emission power generation at affordable costs. AFC Energy has partnered with a global industrial gas company in order to be able to take into account both the technical and commercial challenges regarding the design of the AFCS and those related to establishing the required ammonia infrastructure. The study has a duration of six months and key findings will be made publically availabe at the end of the project.